Computer based movement recognition and feedback for independent fall prevention

UK-based medical device SME, Exyo, is led by a project team of Andrew Morgan (project lead), Jonathan Charlesworth (technical lead) and Christopher Hughes (regulatory and engagement lead).
Exyo is working with Sheffield Hallam University on this project since 2020\.

Falls are the leading cause of hospital admissions for over-65s, with 34% experiencing falls yearly. Tailored fall prevention exercise can reduce the risk of falls, but awareness of fall risk and the solutions available needs to grow. Inadequate delivery of current programmes means that they often do not reach completion, limiting their effectiveness. There is an urgent need for a solution that will help the over-65 population prevent falls.

To meet this need, Exyo is developing a platform using novel technologies with people at risk of falls. The aim is to help them self-manage their fitness with remote monitoring by clinicians where they are needed. Exercise programmes will reduce the chance of accidental falls, allowing people to maintain their independence and strength. Preventing falls will allow more beds to be available in UK hospitals and save the NHS time and money.

Unlike other solutions, Exyo's offering employs a wealth of data to give user specific feedback, and enhance individual's exercise practice at home. It provides tailored, appropriate exercises to support an individual's needs and could increase healthcare resource efficiency by 209%. The system is user-friendly, allowing those with limited IT confidence, low physical ability and/or mild impairments to benefit from the solution.